Quantum enhanced interferometry for new physics

This PhD project shall leverage the concepts and developments underlying these recent advances such as the experimental signatures of the quantum aspects of gravity and multi- mode quantum metrology to invent new routes for attacking open problems in fundamental physics. It will apply quantum metrology to physical systems such as atomic, optical, and opto- mechanical interferometers, and their performance in the real world. Each one of these systems possesses features that make them ideal for specific open problems. For instance, quantum correlations between mechanical systems are ideal for testing the quantum aspects of gravity. Another aim of this project is to advance recent results towards experimental systems that can be realised in the coming years. The outcomes of this project will also have applications in designing the next generation of quantum-enhanced imaging, magnetometry, and time keeping.